Wearable Bionic Exoskeletons for Safe Ambulation

Elderly progressively lose muscle strength, coordination of limb motion, balance and mobility. At the end, the elderly loses autonomy and requires assistance for daily activities. The final impaired mobility of lower limbs causes several physiological and psychological diseases to the elderly. Besides, the lack of motion makes the elderly gain weight, and assisting the elderly in functional transfers is a hard work for the caregiver, work which usually requires two people, and that produces back-pain and spinal diseases to these personnel. Psychologically, elderly people often consider themselves a burden to their children and caregivers due to this lack of mobility autonomy.
Marsi Bionics is a company that develops wearable bionic exoskeletons that restore the ambulation function. Using this device no functional transfers are needed, and the person is able to move in a controlled and safe fashion without the need of the wheelchair. Lower-limb bionic exoskeletons are orthotic devices that fit closely to the person's legs, tightly wrapped around each leg segments from trunk to foot. The device produces a natural gait motion based on a robotic gait motion controller that moves and coordinates each joint to reproduce a natural gait pattern.
Within SILVER project, Marsi Bionics' exoskeletons will be optimized to confer motion to the joints of the elderly, who usually combines the lose of muscle strength with other diseases, such as Parkinson's disease, osteoarthritis, CVA or stroke. These diseases produce tremor, rigidity and osteoporosis, which conventional exoskeletons cannot deal with. Marsi Bionics will develop under the SILVER project exoskeletons that are the best choice for the elderly. These exoskeletons will absolve the caregivers from functional transfers work, preventing several lumbar diseases and saving more than 1,000 hours of work to caregivers in a city of 100,000 residents.
The project result is a viable commercial product, that Marsi Bionics will introduce into the European market making use of a marketing policy focused on approaching the user needs.